Elandi: Trustworthy generative AI for affordable personalised L&D - Phase 2

AI is already having a revolutionary influence on our daily lives and business. Siri, Google Assistant and Amazon Alexa are used every day in households around the world, chatbots streamline customer service for a multitude of service-based businesses, and recommendation engines guide e-commerce customers to products they might like. And AI's influence is set to grow. For example, McKinsey estimates that AI technologies could deliver $1trillion of additional value each year, just in banking. And Google anticipates AI will add £400billion to UK GDP by 2030\.

But with these benefits comes disruption to business and labour markets. AI is changing the nature of work and redrawing divisions of labour between humans and machines. By 2025, the World Economic Forum predicts AI will displace 85 million jobs, but generate 97 million new roles.

Consequently, demand for AI and ML specialists is soaring, predicted to grow by 40%, or 1 million jobs, in the next five years. Yet supply does not match this growing demand---a yawning deep tech skills gap has emerged. This is why retaining talent and training, upskilling and reskilling them in AI and other deep-tech topics has become a key priority for many businesses.

AI itself presents the most promising solution to providing the learning and development (L&D) necessary to build an AI-skilled workforce, combining the personalisation and high-quality learning of one-to-one tutoring with the low cost and rapid scalability of one-to-many instruction. However, implementing AI-powered L&D also comes with significant challenges---prime among them being trust. For example, Accenture found that only 35% of global consumers trust how AI is being implemented by organisations. Therefore, trustworthy systems are needed to reap the benefits of AI in L&D, and close the deep-tech skills gap.

This project will develop and implement trust paradigms in a demonstrator generative AI product (ie app) offering personalised L&D called Elandi. When it enters the market, Elandi will transform deep-tech L&D, providing tech talents with rapid, personalised education in deep-tech topics such as ML and AI. Its affordability also democratises deep-tech L&D for SMEs, offering the means to train, upskill and reskill workers at all levels of a business to implement successful AI transformations.

As such, Elandi will be a tool for empowering as many tech talents as possible to achieve their full professional potential, building a more educated workforce in this increasingly economically important area, and catalysing the UK's transition to an AI-enabled economy.